Robert Gordon University and Fennex Limited KTP 24_25 R2

To develop an intelligent hazard detection solution powered by AI and computer vision technology, to accurately detect and predict hazards in complex offshore operations, and to enable bespoke product capabilities for market expansion internationally and across the Energy Industry.